Nottingham Trent University And Alkane Energy PLC

To develop knowledge to exploit the water in abandoned mines as an energy source to provide low cost, environmentally-friendly heating and cooling of buildings.